'Robert Burton, Sir Thomas Browne, and the Classical Tradition'

Robert Burton and Sir Thomas Browne are two of English literature's most endearingly enigmatic geniuses. Arguably the greatest English prose stylists of the 17th century, these writers share several intriguing similarities. Both were eccentric polymaths whose works are suffused with melancholy. Burton's saturnine investigations form the unifying thread of his Anatomy of Melancholy, first published in 1621, while Browne's most famous works - Religio Medici (1643) and Hydriotaphia, Urn Burial (1658) - deal with religious doubt and death. Both Burton and Browne occupy ambiguous positions in the history of ideas, owing to their seemingly self-imposed withdrawal from the socio-political upheavals of their time, as well as their decidedly mixed responses to the advent of Baconian enquiry and the burgeoning Scientific Revolution. Finally, and most importantly for my purposes, both Burton and Browne were powerfully influenced - if not obsessed - by antiquity. In the course of their literary endeavours, they each cite hundreds of classical Greek and Latin authors, thousands of whose quotations, allusions and anecdotes pepper their works. The purpose of my PhD will be to examine Burton and Browne's complex relationships with ancient authors. This a worthwhile project owing to readers' continuing fascination with Burton and Browne and, moreover, by the fact there have been surprisingly few classical reception studies of their work. My ambition is that my PhD will contribute to a scholarly reassessment of the comparative roles played by these two singular geniuses in the transmission and reception of classical literary art and learning.